Assessing volatility during the vitrification of model ILW Wastestreams

A technology independent, detailed study on the incorporation of 3 representative model ILW wastestreams (Cs containing, PCM and Tc containing) in 3 base glass systems (borosilicate, silicate and boroaluminosilicate) will be undertaken. State of the art characterisation techniques including in-situ measurements during melting will be used to determine the kinetics of volatile evolution and the relationships between processing temperature, volatile Component evolution, waste incorporation rates, redox conditions and glass viscosity. A model relating melt chemistry and physical properties with the kinetics of volatile species evolution will be developed to provide fundamental scientific underpinning to the use of vitrification technologies in the immobilisation of ILW Wastestreas